Online coffee marketplace with auctions to increase revenues for coffee farmers and provide more diversity for customers

Sensible Development Ltd. is a rapidly growing UK-based SME specialising in the coffee marketplace. The project has been created by Alan Newman, the company founder, and Rachel Goode, whose combined experience is as an entrepreneur, business owner, software engineer and product & delivery manager. Unsustainable coffee prices mean that coffee farmers worldwide struggle to generate a sustainable income. Sensible has identified a need for an alternative route to market for coffee farmers that will expand the number of buyers and increase sale prices, ultimately, increasing their revenue. Sensible aims to address this need by producing an online marketplace to facilitate direct trade between coffee farmers and buyers.